Multi-sensory comfort: domestic heating and lighting UX and UI user testing.

**Eluxevo Limited**, previously a recipient of Innovate UK Fast-Start funding, supported by Sustainable Ventures and the Ebico Trust, has been researching and developing a multi-sensory domestic heating system to improve comfort and reduce energy demands. Our mission is to accelerate the decarbonisation of heat, supporting the transition to sustainable heating systems by optimising desirability, ease of adoption, affordability, and scalability.

Our innovation is elegantly designed to offer physical and mental wellbeing, encourage social-inclusivity, and reduce energy-anxiety.

Eluxevo Innovate UK Fast Start funded project reached Technology Readiness Level (TRL) 4 with experiments to quantify the multi-sensory effects and energy saving potential, supported by specialist academics in thermodynamics and neuroscience at two leading universities. Our user-centred interviews connected us with the lived stories of our early adopter; the sustainable living and social value of smart products; shared experiences that make us feel good about ourselves and increase the value of our homes.

This project will focus on the UX and the UI, recruiting our target user group.

We explore the value proposition blending people, place and product, testing the customer response to the product journey, from consideration to experience, with in-depth behavioural research into user agency and motivation, and impact on energy use:

1\.**Engagement** and **Acquisition** analysis with participant recruitment.

2\.**Experience:** Run experiential tests with the UI and UX with academic supervised living lab.

3\.**Expand:** Evaluate data, identify opportunities, and remap our hypotheses.

This will inform our product development, reduce our exposure to risk, maximise the value proposition and our business case for acquiring investors and supply-chain stakeholders.